Understanding the influence of intake valve deposits on ICE performance

The project will investigate the influence of intake valve deposits (IVDS) on the combustion performance of naturally aspirated and turbocharged gasoline fuelled internal combustion engines (ICEs) using state-of-the-art computational modelling.

A stochastic reactor model will be set up to simulate steady state operating points for both fuel injection and direct injection spark ignition engines with varying levels of IVDs. The impact of the IVDs on the combustion characteristics of the engine will be investigated. The resulting stochastic reactor model simulations, including the description of the IVDs will be coupled to a 1D engine cycle simulator and, using 1D engine maps provided by Shell, will be applied to investigate the impact of the IVDs on the overall engine performance.